Pasture Matters: how grassland management shapes the nutrient density of native beef

This project is investigating the effect of contrasting farming systems on the nutrient density of beef.

Pipers Farm and Whiteheathfield Barton are neighbouring grassland farms. Pipers Farm produces grass-fed meat in a minimal input, regenerative manner while Whiteheathfield Barton is a more intensive dairy grazing system with ryegrass swards.

Both farms will raise six Red Ruby Devon cattle from a single breeding herd to slaughter weight. Post-slaughter, the nutrient density of the beef will be analysed by Harper Adams University. The project will run for 24 months from 01 March 2026\. Marianne McHugh is facilitator for the project.

The cattle will be purchased at approximately 12 months and raised to natural maturity. Post-slaughter, at a local abattoir, samples of beef will be collected and packaged for testing for fatty acid, amino acid and mineral content by Dr Sarah Morgan (Harper Adams University). Herbage will be sampled during the final six months of grazing before slaughter and analysed for protein, energy, fibre and mineral content.

This project is designed for minimal variability. Animals will be selected from a single, well-established herd with high genetic homogeneity. Both farms are in Devon, in South West England, with similar topography, soils and climatic conditions.